University of Durham And Lein Applied Diagnostics Limited

To develop non-invasive meters to characterise the real time diffusion of pharmaceutical drugs and active compounds within the eye and through the skin.